GridPP networking infrastructure (DRI) - University of Liverpool Grant

Equipment only, agreed in relation to the network infrastructure for robust and resilient computing and storage services for the LHC Grant (DRI -bid).
Academic Beneficiaries: Equipment only, agreed in relation to the network infrastructure for robust and resilient computing and storage services for the LHC Grant (DRI -bid).

Potential impact
Equipment only, agreed in relation to the network infrastructure for robust and resilient computing and storage services for the LHC Grant (DRI -bid).